The Politics of Affective Coordination: A Study of Contemporary Spanish Constitucionalismo

This project is a response to a series of events recently taking place in Spain, such as the Catalonia riots, the exhumation of dictator Franco's remains, the electoral rise of the far-right, and the political instability leading to the fourth general election in four years in November 2019. These incidents link to an phenomenon now referred to in Spain as "constitucionalismo", with very particular connotations regarding partisanship, territorial policy, historical memory, and welfare. It initially developed against the advances of Catalan secessionism to defend the principle of territorial integrity
contained in the 1978 Constitution. However, the Catalonia crisis has mostly underscored a set of deeper issues in Spain's democratic model, around which the present surge of constitucionalismo is constructed. Ms Alonso-Alvarez aims to approach the current "constitucionalismo"/"anti-constitucionalismo" fracture in Spain's political spectrum by exploring how affect and civil coordination relate to this phenomenon. Thus, this project is for a primarily ethnographic study of how political affect is coordinated across different models of organised civil collectives, such as trade unions, neighbourhood associations, and parties' membership bodies. This study will be structured around a "collective action - state policy" analytical dyad. This dyad will combine Laitin's "coordination" and Narotzky's "moral economy" to examine civil responses to stateenforced material and moral forms of dispossession.